The Industrial Past in the Deindustrialised Present: a Cross-Generational Oral History of County Durham Mining Towns.

The proposed research seeks to investigate and understand cross-generational experiences of deindustrialisation in three County Durham mining towns, Bearpark, Langley Park and Sacriston. It will question whether there is a historical consciousness of deindustrialisation within these areas that continues to shape individual and community identity in the present. Through use of an oral history collected from residents, it will explore how the historical trauma of deindustrialisation is identified as the root of the contemporary problems and characteristics of these villages, whilst this industrial heritage continues to be drawn upon as a remedy to global marginalisation and community decay.